Development of a Prototype of a New Type of 3D Printer

This project aims to make a 3D printer prototype that operates using novel technology to create the image. The object will be formed in photopolymer, but polymerised using an innovative system. It will generate an extremely high resolution physical copy of any digital 3D file. The anticipated cost of the machine, and consumable, would be considerably lower than existing 3D printers of this kind. This will enable a wider uptake of this exciting technology and will in turn widen the scope of applications for it, from prototype building to small scale manufacturing.